Muslim Communities Learning About Second-hand Smoke - MCLASS pilot cluster randomised controlled trial

In the UK, 40% of Bangladeshi and 29% of Pakistani men smoke cigarettes regularly compared to the national average of 24%. Second-hand smoking (SHS) is also common in their households, which is a serious health hazard to non-smokers, especially children.
Smoking restrictions in households reduces children's exposure to SHS. In addition, smokers are more likely to quit and young people are less likely to initiate smoking if living in households with smoking restrictions.
Our aims are to identify effective ways of protecting children and non-smoking adults from SHS, and to reduce uptake of smoking and improve smoking quit rates in deprived communities in the UK. We carried out a preliminary study of 'Smoke Free Homes' using three approaches (schools, healthcare organizations and community organizations, in particular mosques) in a locality with a significant Pakistani-origin population. However, the study design precluded reliable inferences about its effectiveness. We are now embarking on to establish the effectiveness of 'Smoke Free Homes' delivered through each of these three routes. We have secured research grants to test two of these approaches (school & healthcare). This application pursuing the community-faith leaders approach aims to complement the existing strands of work and will lead to a definitive trial application. In order to establish the effectiveness of this approach, a cluster-randomized trial is needed. However, prior to a large (and expensive) definitive study we plan to carry out a pilot trial.
A pilot trial of 'Smoke Free Homes', will inform the design of a definitive trial in future. Our research objectives include: establishing the number of clusters (mosques) and the size of each cluster (participants) required for the main trial, ascertain recruitment and loss to follow-up rates, and other statistical requirements (effect size and intra-class coefficient); establishing feasibility, acceptability and resource requirements for delivering the intervention and assessing outcomes; and understanding the extent to which 'Smoke Free Homes' can be integrated into mosques' routine.
We will carryout a cluster randomised controlled pilot trial of 'Smoke Free Homes' over 24 months with an embedded preliminary health economic and a qualitative study. The trial will be carried out in fourteen mosques, which host communal prayers, convene study circles for women and have regular Qur'an classes for children. We developed a toolkit titled "Smoke Free Homes: A toolkit for Muslim religious teachers" which consists of a series of fact sheets detailing key information on smoking, SHS and 'Smoke Free Homes', a series of activities through which the key information can be disseminated, and tools to plan and monitor these activities. We have also prepared a training package to enable three key groups of Muslim religious leaders i.e. Imams who mainly interact with adult males, Qur'an teachers who mainly interact with children and women circle leaders to use this toolkit with their respective congregations.
No intervention will be carried out in the control arms until after the trial. From each mosque, we aim to recruit at least 50 households with at least one adult resident who smokes cigarette and at least one child or a non-smoking adult. All outcomes will be measured before and after the intervention in each arm of the study. We will measure salivary cotinine levels in non-smokers in the households as the primary outcome. It is a widely recognized method for detecting both active and passive smoking. Secondary outcomes include assessment of smoking restrictions at home, smoking status of adults' and their intention to quit, and family health service use.
A multidisciplinary team with the engagement of relevant stakeholders will lead the research. Research findings will be published and presented in peer-reviewed journals and scientific meetings respectively.

Technical abstract
Second-hand smoking (SHS) is a serious health hazard to non-smokers, especially children. Smoking restrictions in households reduces children's exposure to SHS, encourages smokers to quit and discourage young people to initiate smoking.
We aim to identify effective ways to protect children and non-smoking adults from SHS, reduce uptake and improve quit rates of smoking in Bangladeshi and Pakistani-origin Muslim communities in the UK. Smoking prevalence is higher and relevant outcomes are poorer in these communities compared to general population. Following a feasibility study of 'Smoke Free Homes', and pursuing a community-faith leaders approach, we developed a Smoke Free Homes' toolkit for three key groups of Muslim religious leaders i.e. Imams, Qur'an teachers and women circle leaders to encourage their respective congregations to have household smoking restrictions.
In order to establish the effectiveness of this approach, a cluster randomised controlled trial (RCT) is needed. However, prior to a definitive trial we plan to carry out a pilot trial to inform its design. Our objectives include: ascertaining the number and size of clusters, recruitment and attrition rates, and other statistical requirements (effect size and ICC) for the definitive trial; establishing feasibility, acceptability and resource requirements for delivering the intervention and assessing outcomes; and understanding the extent to which 'Smoke Free Homes' can be integrated into mosques' routine.
We will carryout a pilot cluster RCT over 24 months in fourteen mosques, which host communal prayers, convene study circles for women and have regular Qur'an classes for children. We will recruit at least 50 households from each mosque. We will measure salivary cotinine levels in non-smokers in the households before and after the intervention in each trial arm. Secondary outcomes include assessment of smoking restrictions at home, smoking status of adults' and their intention to quit.

Potential impact
In this section, we describe the target group (non-academic), proposed outputs and the likely impact they are meant to generate

Target group
1. Muslim faith leaders in mosques participating in this study
2. Muslim faith leaders in mosques in the UK affected and influenced by the research
3. National, regional, and local bodies representing Bangladeshi- and Pakistani-origin Muslim communities
4. Bangladeshi- and Pakistani-origin Muslim communities that take part in this research
5. Bangladeshi- and Pakistani-origin Muslim communities in the UK affected and influenced by the research
6. Dedicated media for Bangladeshi- and Pakistani-origin communities in the UK

Output
1. A written report and an audiovisual DVD of research process and results
2. Training of Muslim faith leaders as part of the delivery of intervention
3. Smoke Free Homes: A toolkit for Muslim religious teachers
4. Worships with bodies representing Bangladeshi- and Pakistani-origin communities
5. General articles in South-Asian media
6. Interviews for South-Asian dedicated radio
7. Abstract and other useful materials on website

Potential impact
1. Greater knowledge and awareness about the health hazards of smoking and second-hand smoke to children and non-smokers
2. Positive changes to perceptions, attitudes, values and behaviors of Muslim faith leaders in relation to research and health promotion activities
3. Potential social change in the role of mosques and Muslim faith leaders as they take on the role of leading health promotion activities for the benefit of the communities they serve
4. Greater opportunities for their involvement in new projects
5. "Smoke Free Homes: A toolkit for Muslim religious teachers" offered to all participating mosques which would benefit the communities served by these mosques
6. Working with national, regional and local bodies representing Bangladeshi- and Pakistani-origin Muslim communities will help in building their capacity to collaborate in research and other health promoting activities